Zero Carbon Mobility Exchange

**PROJECT CONCEPT:** Influencing positive travel behaviours to help decarbonise while providing an enhanced user exprience will be essential to enabling a shift to more sustainable, low carbon modes. With traffic back to 95-100% of pre-COVID levels this will be especially true as we emerge from the COVID-19 pandemic.

Our proposal develops an optimisation and exchange engine to underpin payment incentives to prioritise sustainable modes. We will enable this by developing an offsetting / "green miles" solution tailored to incentivise low carbon behaviours in the transport sector.

The solution will be a world-first to seamlessly integrating:

* All (nationwide) public transport options
* National micro-mobility options using MDS
* Mode-choice modelling
* Carbon accounting and
* Cutting-edge optimisation techniques developed with the University of Exeter.